Research Network in the Mathematics of Inverse problems

Many important physical systems are modelled as Inverse problems.
For example Medical imaging problems (Ultra-sound, EIT, PET scan) non destructive testing of structures, Security screening, Oil and Gas detection
A number of groups in the UK are working on these problems and the proposed network will be a means where
they can meet fellow research workers to discuss problems and present new ideas with the goal of creating synergy.
As well as facilitating interaction between UK mathematicians working in these areas the network will also bring in practitioners and
outside experts to contribute to the meetings with the potential for cross fertilisation of ideas. It will also provide funds for experts to visit members of the network.

Potential impact
The network will be built from research groups with interests in mathematical aspects of graphs, with skills in
mathematical analysis, numerical and scientific computing, and practitioners working on IP in such areas as medical imaging, non-destructive testing and security issues.

Initially the impact of this research will, be felt by researchers in mathematics and practitioners working in these and closely-related
fields. As IP expands from modelling (mainly) physical, medical (imaging), engineering problems (e.g non destructive testing) to new problems in economics,
in a longer time scale, impact could be made in these and other areas where the underlying goal is parameter identification.